A Wireless System for Rail Displacement and Temperature Monitoring

This project will focus on the development of an intelligent battery operated sensor system for railway track and points displacement (movement) and temperature monitoring, offering multipoint to point wireless connectivity to a data acquisition unit located trackside and integrated with the current Network Rail maintenance monitoring network.
Accurate signal analysis of dynamic displacement from accelerometers requires an innovative approach to meet with the signal processing restrictions of a low power environment, this combined with a mesh wireless topology to provide multipoint monitoring of railway points infrastructure brings together a number of established technologies in a cost effective manner to provide rail operators a condition monitoring tool in line with the 'Intelligent Infrastructure' strategy.